A Poetics of Water

Water plays a significant political and ecological role in the 21st Century consciousness, therefore, it is crucial to develop a water-based writing practice within this contemporary moment. My practice-based PhD will consider movements of water, which occur on both a molecular and geographical scale, as structural, linguistic, and philosophical models for poetry. The starting point of my thesis is Charles Olson's (1950) assertion that poetry must be a 'high energy construct and an energy discharge'. I will propose a poetics of motion, or a 'kinetic poetics', in which energy is stored and discharged within poetry, in the same way that energy is stored and discharged in bodies of water both geographically and on a molecular scale. Whilst Charles Olson writes in response to geographical landscapes, he does not consider the feminist implications of a site-specific poetics that are necessary for a 21st century contribution to this field of writing, which is contextualised by global inequalities in water sanitation and distribution, alongside the threat of climate change. Whilst contemporary philosophers such as Astrida Nemanis and Luce Irigarary are carrying out hydro- feminist readings of water, they do not offer a model for applying this field of thought to poetry. The creative strand of the PhD will offer a model for high energy poetry by developing an embodied research into the kinetics of a series of sites along the Thames foreshore. In doing so, I will create new possibilities for reading pre-established experimental poetry, including Susan Howe's Debths and Hannah Wiener's Clairvoyant Journal, by reconsidering their presentation of fragmented language on the page as water molecules in motion, which construct a larger water body. My thesis will consider poetics as a practice in 'kinetic translation', lifting this term from physical geography, wherein kinetic translational energy allows for the movement of objects.